Next Generation Complex Composite Components (NGC3)

This project seeks to develop innovative composite circumferential components to increase the competitiveness of UK aerospace manufacturing in the international market. It supports the green initiatives of the global aerospace sector of weight reduction and lowering carbon emissions.

The project is split into 9 work packages to be completed over a 4.5 year period and will look to deliver product innovation with complex pipes and pressure vessels. This will be enabled by significant material, process, and technology innovation in tailored resin systems, novel joining technology, advanced braiding and Resin Transfer Moulding (RTM) utilising novel extractable mandrels.